Development of small molecule formulations for enhanced production of AAV

Biomanufacturing of gene therapies is a complex process, hampered by variability in yield, quality, and scalability of manufacturing platforms. Fundamentally, manufacturing of viral vectors is a biologically based process and as such, understanding and optimizing biological drivers of yield and quality represents a key strategy to maximizing biomanufacturing efficiency.

Innate cellular antiviral defenses are a largely overlooked and underestimated feature hindering viral vector manufacturing. The introduction of foreign particles and nucleic acids into living cells through transfection, transduction, and viral infection triggers the cells' robust innate antiviral responses. This interconnected network of adapters and signaling molecules culminates in the expression of effector molecules and proteins which limit viral assembly and replication. Until recently, very little attention has been given to their role within cells used for biomanufacturing.

Virica has pioneered the use of small molecules to transiently attenuate innate antiviral pathways within cells. These molecules called VSEs can be used to optimize the production and manufacturing of vaccines and gene therapy products. Virica's IP portfolio includes over 130 small molecules which have been shown to enhance the production of viral vectors in various manufacturing platforms by increasing yields and quality of viral vectors. Virica leverages their core competencies in the development of methods and assays at scales amenable to high-throughput screening using Design of Experiment (DoE) approaches, to optimize upstream processes. Based on previous evaluations, implementing Virica's small molecules has resulted in a minimum 2x yield increase, with some evaluations achieving up to 10x improvement in functional titre.

Virica will partner with eXmoor to develop and commercialize VSE formulation(s) for the enhanced production of clinically/commercially relevant AAV vectors from HEK-based manufacturing platforms.

The proposed program will include high-throughput screening of Virica's set of VSE molecules to develop single or multi-compound formulations for increased production of AAV vectors. The identified candidate formulations will be evaluated for scalability and functionality across different manufacturing platforms and relevant commercial scales using eXmoor's process development capabilities and biomanufacturing know-how . The program will include optimization using a variety of manufacturing platforms and validation in mid-scale bioreactors to best represent at-scale manufacturing conditions and provide material for downstream purification and more in-depth analytics. The outcome of the project will be validated and commercially relevant VSE enhancer formulation(s) to deploy to customers by eXmoor and other global manufacturing players.